PWRdown: A data-driven solution that reduces electricity wastage for real world business operations using IoT-based components & Bluetooth Low Energy connectivity.

What?

HyScore is a technology business that is increasing interconnectivity and smart automation for businesses operating in real-world environments. We use sensor technology solutions that are able to track and monitor key operational activities, resulting in data output and analysis that drives significant cost savings & efficiency gains.

Why?

All businesses operating in real-world environments are facing increasing margin pressure that is forcing them to look at innovative ways to maintain customer service and drive down costs. At the same time, they are having to plan for and adjust to expectations in relation to net zero. This long-term strategic objective continues to grow in importance and is especially pressing across real estate, given that the sector is responsible for approximately 40% of global greenhouse gas emissions, 70% of which are produced by building operations (Forbes, April 2022).

HyScore's solution is able to address both the immediate and pressing need for cost savings whilst also delivering on tangible Environmental, Social, and Governance efficiency goals. This aligns with our mission of bringing greater knowledge and understanding to how business can be done better, with a view to benefit shareholders and also to make a material positive impact on society and the environment.